Inventiv Design - QR Code Technology Revolution in Consumer Marketing and Creative Industries

Investigation into enhancement of QR code technologies; digital convergence; imaging
technology and assessment of opportunity to secure new patents and develop new products &
services to support precise B2B and B2C marketing, communication & procurement
engagement.